Development of a robust and sustantainable in vitro 3D model of human tumours for the identification and evaluation of anti-cancer drugs

The pharmaceutical industry has relied on in vitro models of cancer using traditional cell lines and animal

models for the progression of drug treatment of cancer with poor success. This failure could be attributed to

poor models with currently available human cell lines (where cell lines have the ability to change their genetic

makeup over time in culture away from the original tumour biology) and results obtained in animals not

translating to man. The aim of this study is therefore to address this problem by development of an in vitro

model using innovative 3D cell culture methodologies alongside novel genetically stable human lung tumour

cell lines (which have been shown to maintain their key tumour characteristics after long-term culture). If

successful, this model will allow for better understanding of the crosstalk between the numerous cell types

involved in this complex disease and how new drugs can manipulate this process. In the longer term, this will

hopefully lead to the development of more effective anti-cancer therapies, improved treatments for patients

and ultimately a reduction in the use of animals in cancer research and drug discovery.